TITAN Thermacoustic Innovative Technology for Waste Heat Recovery Application

The TITAN project builds on the previous development work by ETL and UoL who have developed cutting edge thermoacoustic technology to generate electrical power from waste heat. The TITAN project aims to take this knowledge and develop a product prototype to demonstrate the technical feasibility of thermoacoustic technology. In so doing the consortium will maximise the chances that the manufacture of these technologies will be undertaken within the UK. TITAN is a business-led consortium, with the marinised diesel engine sector acting as the initial route to market for the technology. The specific developments to be undertaken within the project relate to the following: 1. Development of a novel configuration of thermoacoustic device 2. Thermoacoustic and Structural Modelling to enable the design of the thermoacoustic system 3. Design and fabrication of complex heat exchanger topologies based on the modelling studies 4. Demonstration of the use of inexpensive prototype linear alternators 5. Development of feasibility of low cost regenerator material
6. Identification and adaptation of cost effective manufacturing technologies
5. Demonstration of feasibility of low cost regenerator material
6. Identification and adaptation of cost effective manufacturing technologies